Greater Manchester Electro-chemical Hydrogen Cluster

GMECH will deliver an Innovation Accelerator for hydrogen technologies. It has 2 strands (1) technical innovation, in relation to the materials challenges & measurement challenges for Fuel Cells and Electrolysers and (2) SME capacity building through Business Model and Product Innovation activity

The GMECH Cluster will form a critical element of a wider innovation eco-system with all elements of the value chain, building upon existing strengths in Greater Manchester and the Manchester Fuel Cell innovation Centre, the University of Manchester, Henry Royce Institute, and the National Physical Laboratories (NPL). This will form a vital part of a national hydrogen development programme, accelerating the development and adoption of clean, efficient electrochemical hydrogen technologies and put Greater Manchester at the core of internationally leading R&D, the creation of highly skilled jobs, and drive inward investment.